Evaluating the Impact of Beyond Words Book Clubs on the Health and Wellbeing of People with Learning Disabilities

Evaluating the Impact of Beyond Words Book Clubs on the Health and Wellbeing of People with Learning Disabilities